Tangible Memories: Community in Care

How do we build connections in increasingly ageing communities? How do we get better at sharing personal stories and oral histories in ways that build community as well as creating new academic insights? How can we harness the evocative power of lifelong objects and the communicative and archiving potential of digital technologies?

The UK population is ageing with the fastest population increases in the numbers of those aged 85 and over. It is projected that by 2035 those aged 65 and over will account for 23% of the total population whilst the number of people aged 85 and over will reach 3.5 million accounting for 5 per cent of the total UK population. These changes have wide ranging implications for our communities, our family relationships, the institutions that are important to us, and concerns related to health and well-being and social trust and isolation. The care home market is growing exponentially creating new communities of circumstance of older people coming together from diverse backgrounds and with unique experiences. Pressing questions arise about how we might create 'community' in these settings and what role oral/life history collection and sharing might play in this process.

Our technical development process will involve our interdisciplinary team working with older people to co-design a desirable interface where familiar objects themselves control the interaction. We will augment the objects by associating the oral history digitally to the object. The interface will be designed such that it will be possible for older people, in conversation with their families and/or care home workers, to 'self' curate and input their own stories with minimal interaction with the technology. The look and feel of the interface, as well as its functionality, will be co-produced with older people following an approach based on user-centric, rapid prototyping in collaboration with artists and computer scientists.

In the move to a care home lifelong objects may sometimes get lost or misplaced, given away or sold. We will work with an artist-maker experienced in designing beautiful tangible objects to produce a range of 3D 'proxies' for the objects based on categorisations developed in the early stages of the research and design process. Through ownership of the physical augmented object, each individual will have tangible control over who is able to access their memory; whether they want to keep hold of the augmented object for personal use or whether they are willing to share their object with family, friends or others in their care home or beyond it.

Bringing together an interdisciplinary team including social historians, digital artists and makers, learning researchers, computer scientists, older people themselves and registered therapists we will co-produce a set of new digital tools that will address some of the key societal challenges concerning the care and well-being of older people and the legacy of the memories and stories that they leave for future generations. We are interested in exploring the way that smart objects and the internet of things might be developed in both historical research and in democratic community building.

Potential impact
Academics (see Academic Beneficiaries) Our research team will benefit by developing expertise and knowledge in working with older people living in care homes- a growing group of the population. For our early career researchers this will increase their chances of securing employment. The research team will also develop expertise in managing co-produced research and a user centred technological design process over a relatively long period.

Oral historians, museums and art galleries would be able to use our assets to improve the collection and communication of oral histories in relation to objects/stories in or arising from their collections and archives. Our assets would also enable them to explore self curation of stories and objects.

Health professionals: Our methodologies for collecting life histories through objects will be of interest to community health professionals such as occupational and art therapists working with older people. Care home managers, owners and staff who are struggling to cope with new regulations and guidance on person centred care and individual care planning will find our digital assets and training manuals useful in developing a robust well-being policy.

Older people and their families and friends: The project will provide them with a set of assets that will help them to share memories and leave a (digital) legacy of their lives. Sharing life stories with care home staff has been proven to improve the care and quality of life that they receive. The project will also support older people to engage with digital technologies and to consider questions around their digital afterlives.

Internet service providers and social media companies (both large and small) will learn more about older people and their families views on privacy and security after death which may inform the design of new policies and new products.

Local and community history groups: may find the sharable memories recorded useful and informative for their work.

Schools: may find the sharable oral histories useful in supporting intergenerational exchange and enabling young people to consider events and responses to them in the past in order to think about their own responses in the present and future.

Policy makers at a local and national level: will be interested in our findings related to the care of our increasing ageing population, plus concerns around digital inclusion and quality of life in relation to older people living in care homes.

Charities and pressure groups: will find data and assets that can support their work to unsettle deeply held assumptions about older people and their contribution to society and improve the lives of older people living in care homes.

Digital artists and designers: working on cutting edge tangible interface design and technical object identification methodologies will be able to access our code and project specifications.

Product designers and creative technologists interested in making technologies that are accessible for older people will be interested in our findings during our process of iterative interface design and co-production with older people.

Alive! and organisations like them will have new tools to develop their workshop portfolio and training sessions for care home staff.

Other institutions, such as prisons and hospitals might benefit from our assets and methods including hospital wards for long term sick people, such as those for people with anorexia or institutions that help people who have suffered from abuse.